University of Nottingham and Footfalls & Heartbeats (UK) Limited

To translate current, experimental, fabric sensors to a licensable technology for commercial manufacture and integration within a range of garments.